Artificial Intelligence Meeting Scheduler

"CathApp is an Artificial Intelligence powered application that automates the scheduling of meetings, (business or social), thereby avoiding the need for multitudinous phone calls, emails, and text messages, see [www.catchapp.mobi][0].

CatchApp has undergone extensive beta testing, which has identified further functionality is required in order for the product to launch with the functionality the market demands.

[0]: http://www.catchapp.mobi/"